Cybersecurity consulting

Cybersecurity consulting advice relating to backend server marketing systems securing risks to various operating systems and connectivity devices along with systems running on them.